University of the West of England, Bristol and Taro-Agric Consulting AAKTP 22_23 R3

To enhance chicken welfare and productivity in a scaling poultry business through data-enabled innovations and implementation of IoT for whole farm integration.